See, measure, solve, verify

The OMS Technology Demonstrator provides a solution to the key problem of identification and removal of

debris within hard to reach or confined spaces, such as pipes or ducts. The solution can be applied to

businesses in the energy sector and potentially beyond, and addresses the challenges of locating, identifying,

characterising, removal and transfer of debris within pipes, ducts and hard to reach spaces.

The Technology Demonstrator comprises a test pipe rig with interchangeable ‘problem hotspots’, and crawler

inspection units with cleaning technology to remotely undertake inspection of spaces such as complex

pipework. The system also verifies the successful removal of any problematic material and provides a

comprehensive post-inspection survey including mapping and analysis of the features encountered during the

inspection.